Automated voice AI bot supporting engagement of vulnerable citizens in Digital Health, data collection and emergency response.

Our solution will aim to completely automate the process of gathering data from people (or polling people) using AI enabled voice technology similar to what powers Amazon Echo or other virtual assistants. By connecting these services to telephony interfaces, we are able to proactively call multiple (hundreds or thousands) of numbers at speed, and multiple times, potentially reducing data gathering timescales from days and weeks to minutes or hours. The bot's powerful natural language processing capability will turn gathered data into a structured dataset that can quickly be exported and analysed by an organisation to identify a swift course of action. The data could potentially be directly linked to an application or consumed by a larger database.

Objectives:

Mass communicate by phone with members of the public, provide a message, ask multiple questions and receive a set of responses recorded in an easily consumable way. Use at times of crisis to:

* Contact a set of customers/ organisations at speed.
* Configurable (Add your questions via a user interface)
* Easy to start (Simple and fast approach to uploading regular sets of target phone numbers)
* Easy to access results (Simply output of calls status and question responses)
* Localised (UK voice)
* On-demand (available when you need it as a cloud based service)
* Cost effective (priced per use based on volume)
* Secure (data held in the UK)
* Support (Supported by UK organisation, with Security Cleared personnel)

* Options

1. Configurable SMS text of informational links to be sent after a call
2. Forward a call to a Voicemail to capture more details information
3. Conjoin the solution with a cloud based soft-phone to forward priority calls directly to an agent (for example 999) or forward calls into an organisation's traditional call centre queue.

In normal times one may use a call centre or a web based self service solution to do a similar task or as seen in the COVID-19 response recruit a bank of volunteers. However the recent pandemic rendered many call centres inoperable as organisations were forced to exit premises. Volunteer organisations have stepped into the breach but were faced with similar logistical challenges and struggled to generate the sheer volume of calls needed in tight time constraints making progress slow. Many of the vulnerable and elderly population do not have access to the internet or are beyond the "Digital Divide" and many don't believe they are vulnerable until it's too late.

We feel this system is of great benefit to wide areas of the health sector and wider Public Sector both from the perspective of handling the immediate pandemic but also with regards to how to adjust to new ways of working with an altered, flexible and home based workforce. Our dialler product needs significant effort in both marketing and beta testing.

This additional grant will directly enable us to perform the required activities across both of these streams. We will recruit and provide the services for a number of organisations for a limited period of time to perform a through real life test, as well as attract a cohort of early adopters.